AI-powered productivity for circular fashion

The textiles industry accounts for 100 million tonnes of waste annually yet less than 1% of clothing is closed-loop recycled.

Zori Tex's mission is to drive circularity in fashion through technology innovation, enabling optimal availability of high-quality feedstocks for closed-loop recycling.

This project develops and tests our MVP using AI-powered machine vision.

Replacing virgin fibres with recycled ones reduces the impacts of the fashion industry by reducing greenhouse gas emissions, water use and waste. Brands and consumers will benefit from accelerated progress towards fashion's circularity goals.